Astrimmune Ltd (ADD ON to 131951)

Astrimmune has developed Fluid-Flow Cell-Imaging as a non-invasive general cancer screen. We produce multiple label-free or labeled, moving and static images of cells in blood or urine. Images are created in different ways and consolidated using Astronomical Algorithms that have been applied to images of distant galaxies. When a suspicious cell is found we can capture the circulating tumour cell in a special filtering system we developed called Cellexia. Then we are able to perform detailed tests on the cell to try and determine morphology and characteristics.